University of Dundee And Kite Innovation Europe Limited

To develop an integrated information system and business process for the initialisation, development and management of collaborative research projects.